Plant-based diets for older people in care homes: a realist and psychobiological evaluation

This project will involve working with older people in care settings to improve understanding and access to plant-based
or vegan diets (referred to as plant-based in this project description). This includes those who eat food derived from
plants and fungi, and avoid all foodstuffs that come from animals. This means for example that they do not eat or
consume meat, dairy (milk, cream, yoghurt), seafood, eggs and honey. People may choose to follow a plant-based diet
due to health, religious, environmental, philosophical or other ethical reasons. For example, some people who are vegan
avoid meat and dairy products because they believe it is wrong to eat animals from an animal welfare perspective,
others may follow a plant-based diet for health or environmental reasons.

This is important as the numbers of people following a plant-based diet or reducing meat and dairy consumption are
growing globally, especially in Europe. Also, people are living longer across the world. As we reach older age, the
likelihood of serious health conditions such as dementia increase, and with this, the need for increased support, or
formal care. Human ageing can lead to sensory loss such as a poorer sense of smell and taste, that can reduce the taste
and enjoyment of food, leading to loss of appetite. This can mean that there is an increased risk of poor health due to
weight loss or reduction of muscle mass, that can create other health problems. Those with dementia can experience
these issues plus they may have problems with swallowing and recognising food which makes mealtimes difficult for
them and for those who provide care, for example, they may refuse to eat or become distressed.

This research focusses on care homes as many older people living in such settings have dementia. There have also been
reports that people's dietary wishes regarding plant-based diets are not being respected in care homes, leading to poorer
care and loss of dignity.